Calix Endex Reactor carbon capture technology feasibility study

Calix Ltd is developing a new technology for carbon capture from syngas, applicable to power generation (CCGT or IGCC), steel and cement industries. It is a new approach based on calcium looping, applied to pre-combustion capture, to shift and decarbonise syngas rapidly at high temperature and pressure. It is unique because there is no primary energy penalty. The high pressure will keep the equipment small and the costs low. The potential performance target is for a full scale CCGT with CCS to have an efficency of >50%. Compared to existing calcium looping, the Calix process (i) retains the heat flux within the reactor and (ii) uses light carbonation to eliminate sintering. The byproduct is useable lime